Modelling Respiratory Care in the Morecambe Bay Area

What is the problem being addressed? There is a lack of access to neurologists for patients with
neurological conditions as a result of the profound shortfall in neurologist capacity. The issues
need to be identified to improve the work environment for neurologists and the access to care for
patients.
What will we do? Our overarching aim is to enable the use of routinely collected neurology data to improve neurology services and thereby increase access to care and improve the work environment for neurologists.
What is the social science component? This project uses social science methods such as state sequence analysis and investigates issues pertinent to social science such as the effect of
behaviour (both patient and clinician) and social factors (such as socio-economic status) on the
patient's interaction with health provision.
The research questions being asked: Our overarching aim is to enable the use of routinely
collected neurology data to improve neurology services and thereby increase access to care and
improve the work environment for neurologists. We will achieve this by (1) quantifying the patient
interaction with health care provision, (2) describing the relationship between health care provision patterns and factors from demographics to the healthcare setting, (3) examining the
effect of changes of the system. We expect the work for each aim to take a year to complete including paper submission. The order of work will be planned and adapted dependent on results from each stage and other work currently being undertaken.